Efficient Spectral Algorithms for Massive and Dynamic Graphs

Spectral graph theory investigates the algebraic properties of matrices associated with graphs. Over the past 20 years, studies in spectral graph theory have successfully overcome fundamental bottlenecks faced by combinatorial algorithms, and have become a major research focus in theoretical computer science, machine learning, and network analysis. In particular, some recent breakthrough results show that spectral techniques can be applied to solve central optimisation and learning problems in nearly-linear time. Designing such highly efficient algorithms is crucial to cope with the emergence of massive graphs and real-time data sets coming from technological, social and biological networks.

In this fellowship I propose three research directions to advance the studies of spectral algorithms and their applications in data science: (1) I propose to advance our understanding of fundamental spectral techniques by studying the spectral properties of different matrices representing directed graphs, and exploring new connections between graphs and other mathematical objects, e.g., manifolds studied in geometry; (2) I propose to investigate new spectral algorithms for two fundamental graph problems in different settings, and further improve the state-of-the-art of the two problems with respect to the algorithms' runtime and performance; (3) spectral algorithms vastly outperform combinatorial algorithms with respect to their runtime in the worst case, however the design of most spectral algorithms usually involve many procedures, which bring the issue of numerical stability for efficient implementations. To address this I propose to develop an open-source algorithmic library for spectral algorithms so that by the end of the fellowship data scientists would be able to use the state-of-the-art algorithms for spectral sparsification and graph clustering in a black box manner.

A successful completion of the fellowship will make a significant step towards understanding the power and limits of the algebraic techniques in designing fast graph algorithms in various settings, and the performance of nearly-linear time spectral algorithms in real world data sets.

Potential impact
The overall fellowship is to investigate foundational, algorithmic, and applied aspects of spectral methods. By the nature of the proposed work and the tight relationships among the four work packages in the proposal, the fellowship will build connections between a number of active research areas in computer science and mathematics, and the fellowship's outcome would ideally spread to all these fields.

Because of the cross-disciplinary nature of the fellowship, academic researchers in the disciplines directly involved, including algorithms, combinatorial optimisation, machine learning, and numerical linear algebra, will appreciate the technical advances of the fellowship that addresses not only the theoretical foundations but also practical applications of the spectral algorithms for the two fundamental graph problems. The fellowship will further investigate the algorithmic Kadison-Singer problem, and the relationships between graphs and manifolds, whose research outcome will have a significant impact in geometry.

During the fellowship there will be a series of pathways to impact events, including two workshops in algorithmic spectral graph theory, master course on Spectral Algorithms and Their Applications in Data Science to be held at the Alan Turing Institute, as well as the involvement of the Turing Challenge Fortnights. These events provide an ideal platform to not only report the fellowship's progress with the other experts in the area and exchange ideas with researchers in related fields, but also introduce this frontier research field to other early-career researchers and more postgraduate students in the UK.

Finally, the fellowship will produce the first open-source algorithmic library of the state-of-the-art algorithms for spectral sparsification and graph clustering. The algorithmic library's performance with respect to its runtime and numerical stability on real-world data sets will be of great value to researchers in algorithms, machine learning, and numerical linear algebra. In the long term, a large number of end users of spectral algorithms will be also greatly benefited from the algorithmic library.